Newcastle University and Procter & Gamble Technical Centres Limited.

To identify the impact of aging and environmental stress on cellular bio energetics in human skin providing novel insights,targets and material testing for direct commercial application in both skin and hair.